Development and evaluation of an integrated early childhood development and violence prevention teacher-training intervention in Jamaican preschools

The 'Irie Classroom Toolbox' is a universal violence prevention programme, developed for use in low and middle-income countries (LMIC), which involves training preschool teachers in classroom behaviour management and in how to promote young children's social-emotional competence.
We recently conducted a study in Jamaica in which 76 preschools were randomly assigned to either receive training in the 'Irie Classroom Toolbox' (38 schools, 115 teachers) or to receive the training at a later date (38 schools, 114 teachers). We found that teachers trained in the 'Irie Classroom Toolbox' used 67% less violence against children (including physical punishment, verbal abuse and intimidation) than teachers who did not receive the training. Furthermore, the training led to significant improvements to the emotional and organisational climate of the classroom, and to observations of children's class-wide prosocial skills. A random sample of children was evaluated (n=865) and benefits of intervention were found for children's inhibitory control and for the proportion of children with clinical level behaviour difficulties.
Although significant benefits were also found to the instructional support offered by intervention teachers; the scores for both intervention and control teachers were low (<2 on a 7-point scale); indicating that cognitive and language stimulation was inadequate.
To maximise the effectiveness of the 'Irie Classroom Toolbox' to promote children's development across the cognitive and language domains in addition to the social and emotional domains, teachers need additional training. In this study, we plan to evaluate a module on instructional support which will include include i) how to promote children's higher order thinking and cognition, ii) how to provide feedback to expand child learning and understanding and iii) how to facilitate children's language development.
20 preschools who been trained in the 'Irie Classroom Toolbox' will be randomly assigned to a group in which teachers receive training in instructional support (10 schools, 30 classrooms) or a second group that will receive no additional training (10 schools, 30 classrooms). A random sample of 5 children per class will also be evaluated (300 children; 150 in each group). The intervention involves 2 full-day training workshops and 4 in-class support sessions (once a month for four months).
We will evaluate the effect of the intervention on teachers' use of the instructional strategies during teaching and learning activities. We will also evaluate the selected children's school readiness and language skills. To monitor that this additional training does not reduce teachers' behaviour management skills, we will measure teachers' use of violence against children and child behaviour difficulties in both groups.
We will document factors relating to the implementation of the intervention on an on-going basis including teachers' engagement with the material, their strengths and needs in implementing the strategies and barriers and enablers to implementation.
Through this study we will investigate the acceptability, feasibility and effectiveness of the intervention and we will use the data to develop intervention manuals that are suitable for national dissemination including materials for teachers (e.g. activity guides) and materials for trainers (e.g. training manuals).
The enhanced 'Irie Classroom Toolbox' produced through this study will be a teacher-training programme to i) prevent violence against children by teachers, ii) prevent the early development of antisocial behaviour and iii) promote children's social, emotional cognitive and language skills in early childhood classrooms. The intervention will be suitable for use with poorly trained teachers, working in poorly resourced settings in LMIC. The outputs of this study will make a strong contribution to the global agenda on violence prevention and the global goal of improved child development.

Technical abstract
Aim: To integrate an instructional support component into the 'Irie Classroom Toolbox' (a universal, violence prevention, preschool teacher-training programme) and to conduct an on-going evaluation to ensure the intervention is acceptable, feasible and effective in improving teacher practices and child development.
Sample: 20 preschools in Kingston, Jamaica, whose teachers have been trained in the 'Irie Classroom Toolbox', will be randomly assigned to intervention (n=10) or control (n=10). Each preschool consists of three classrooms (one 3,4 and 5 year old class) and all teachers and classrooms will be included in the study (30 teachers per group). In addition, a random sample of 5 children from each class will be selected for evaluation of child-level outcomes (150 per group).
Intervention: The intervention involves training teachers in strategies to promote children's cognitive and language skills. Training is delivered through 2 full-day workshops and 4 in-class coaching sessions.
Measurements: The primary outcome measure is observations of teachers' use of appropriate instructional strategies in a structured book sharing session and in everyday teaching and learning activities. Secondary outcomes are child school readiness and language skills. Measures will also include observations of teachers' use of violence against children and teacher-reported child behaviour difficulties to ensure the additional training does not have a negative effect on teachers' previous training in behaviour management.
Process evaluation: An on-going process evaluation will be conducted to examine teachers' engagement with the training and the barriers and enablers to implementation both in terms of teachers implementation of the strategies and the facilitators' delivery of the training.
Outputs: The information from the study will be used to develop intervention materials suitable for use in national dissemination including materials i) for teachers and ii) for facilitators.

Potential impact
The most direct beneficiaries of this research will be the participant teachers and children. In addition, if teachers continue to use these strategies, they will continue benefiting new cohorts of children over time.
There is a high level of interest in Jamaica around several of the issues to be addressed in this research especially i) the use of corporal punishment in schools, ii) child language (given the difference between the language used at home (Jamaican patois) and school (Jamaican standard English)) and iii) academic underachievement among children. Thus, we anticipate wide interest in the results of this study. Our dissemination activities will raise awareness in Jamaican society of the availability of effective child management techniques, the value of engaging young children in interactive book reading and the importance of early childhood stimulation to promote child learning and achievement.
If the intervention is effective, our greatest potential impact within Jamaica would result from wide-scale adoption by the MOE, the ECC, the teacher training colleges and The National Council for Technical Vocational Education and Training (NCTVET). These institutions are actively seeking appropriate strategies to eliminate the use of corporal punishment in schools and to improve the quality of the early childhood learning environments to promote child development. This intervention is being designed to be suitable for integration into pre-service and in-service teacher training. Integrating the intervention into existing teacher training initiatives has the potential for a large impact in terms of reducing violence against children, improving child mental health and promoting children's academic achievement at the population level in Jamaica. Given our close links with these organisations, we anticipate that uptake of this intervention should occur over the short to medium term with benefits seen within five years from the end of the study.
The intervention has been designed to be suitable for implementation in low-resource settings with teachers with low levels of training in education. If the intervention implemented at scale is effective at reducing violence against children by teachers, reducing child behaviour difficulties and promoting children's development in the Jamaica early childhood setting, we will work with colleagues in the UNICEF regional office and the Inter-American Development Bank (IDB) to disseminate the intervention more widely across Latin America and the Caribbean. The intervention also has the potential to be adapted for use with early childhood practitioners in other low and middle income countries as it uses practical and participatory training methods to teach key behaviour and instructional support principles that have been designed to be relevant, easy to use, effective and feasible for poorly trained teachers, with limited resources and high child-staff ratios. The language component (e.g. training teachers in dialogic reading techniques and language facilitation skills) will be particularly relevant to other LMIC in which children speak a different language at home and school and the other instructional support components are relevant to many LMIC in which instruction in early childhood classrooms is characterised by rote learning rather than more developmentally appropriate, child-centred techniques.
CAIHR has an international reputation for conducting high quality research addressing important public health problems for the region and beyond and is a prominent training institute for public health researchers in the Caribbean region. We are currently supporting several graduate students in Jamaica who have been working with Dr. Baker-Henningham to develop and evaluate the 'Irie Classroom Toolbox' and they will continue to work with us on this study. Building the research capacity of junior Jamaican staff will facilitate the continuation of this programme of research in the future.